University of Exeter and Samworth Brothers Limited

To develop and embed capability in thermal modelling of cooling and refrigeration techniques, in order to optimise manufacture of ‘ready to eat’ food products.